Sheffield Hallam University and Tempus Novo KTP 22_23 R5

To embed financial modelling expertise and behavioural economics methodology in order to design and implement a novel revenue model supported by a scalable business model to help an award-winning charity achieve financial sustainability and successfully expand.